Development of microseismic tools for post-injection monitoring of containment efficiency of underground carbon storage

This project addresses the monitoring of the effectiveness and environmental impact of deep geological storage of CO2 using passive and active microseismic technologies. These technologies are routinely used to map the development of the fracture network induced by fluid injection in the stimulation of deep oil bearing reservoirs or geothermal operations. There are two main outcomes:
- The development and optimisation of acquisition and processing tools to adapt near-surface instruments to the monitoring of deep storage reservoirs, enabling low-cost long term monitoring of containment efficiency.
-The development of a numerical tool to forward-model the changes in wave transmission velocity induced by the evolution of the CO2 plume in order to enable the interpretation of the observations from the downhole active source tested in the first phase of the CAT competition.